Movements and emotional geographies of displacement and emplacement among recent migrants and refugees from Turkey in Greece

This project will explore the ways in which people's diverse experiences of political violence and oppression in Turkey intersect and intertwine with their embodied experiences of migration, movement, and immobility, and their affective and meaningful engagements with their places of attachment - the places they come from, their current dwellings, and the prospective places to which they aspire. By ethnographically engaging with the recent migrants/refugees from Turkey in Athens and Thessaloniki, this research aims to enhance a nuanced anthropological understanding of displacement, emplacement, and movement as subjective, affective, and political.